Ultra Low Latency Video Streaming Platform

8by8 are developing a web platform which enables the streaming of high-quality video, to viewers at ultra-low latency (less than 3 seconds).

Existing user-friendly services such as YouTubeLive run at a high quality, but with a high latency. Additionally, the ability for users to brand their output is limited. Real-time conferencing runs at low latency but with poorer quality. Existing ultra low latency solutions require significant hardware and software configuration, and may require an on site presence.

8by8's video platform aims to fill this gap in the market by working with cloud providers and hardware manufacturers to help bring ultra low latency to non technical users. This will help address the immediate needs users are facing as a result of Covid-19, as well as enabling more jobs to be carried out remotely - reducing environmental impact.

8by8 is a sports technology company. Their online video management and distribution tools are used by some of the largest leagues in the world to assist with the training and assessment of match officials, appeal processes and communication of decisions.

8by8 has the opportunity to run beta tests with end users in a multitude of different environments. By exploring these test cases this will allow for further development to ensure that the immediate user needs are met.